University of Wolverhampton and Johnson test Papers Limited

to research and develop and manufacture novel environment chemistry test papers to address environmental waste and water testing in developing countries.